Stat. io

Stat.io is applying to Innovation Vouchers to seek external expertise in machine learning to help optimise the accuracy and efficiency of its data sourcing technology as it strives to build the search engine for the world's socio-economic open data.